The University of Reading and Crowd Charge Limited

To improve the performance of CrowdCharge’s novel Smart Electric Vehicle Charging Platform. This will enable the business to offer a competitive, market-leading service as it scales, bringing cost savings to its customers through optimised vehicle charging.